IAH studentship:The role of AKT activation during Avian Infectious Bronchitis Virus infections

Technical abstract
Studentship: Research into many viruses such as Influenza virus, Hepatitis C virus and Papillomavirus has revealed that the PI3K/AKT pathway plays a crucial role in infection. The PI3K/AKT pathway is responsible for the control of many cellular processes including apoptosis, cell growth and proliferation. AKT (also known as PKB) is a protein kinase, ubiquitously expressed in most cells. It acts as an upstream signaling protein for many pathways that are vital for cell survival and replication. Studies of the Influenza virus have found that the viral protein NS1 is directly involved in activation of the PI3K/AKT pathway. Activation leads to negative regulation of apoptosis amongst other changes, which creates a more effective environment for virus entry and growth.

Although the AKT locus has been identified in chickens, few studies have characterised the involvement of this viral evasion mechanism in this important livestock species. In this project we will characterize the role of AKT within chicken cells when infected by a virus, using both proteomic and molecular techniques. The virus to be used in this study is avian gammacoronavirus, infectious bronchitis virus (IBV) that causes infectious bronchitis (IB) in poultry. IB is an economically important disease that causes severe respiratory pathology in chickens of all ages. It is extremely detrimental to the poultry industry due to reduced egg production and quality of both egg and meat. Although vaccines exist against the virus, the high level of mutation that is associated with virus replication and numerous strains of the virus with poor cross-protectively means that the disease is difficult to control.